Hadron resonances and scattering from lattice QCD

Lattice QCD techniques will be developed and applied to study hadron resonances, scattering and related topics. This work will build on recent progress to study systems relevant for, amongst other things, some puzzling and exotic hadrons that have been observed in experiments.
Masses and other properties of hadrons will be computed to compare against the pattern of experimental observations and gain insight into their structure.